Ultrafast decoherence and energy transfer in complex quantum systems

This is a PhD research project in physics. Work will employ ultrafast spectroscopic techniques (transient absorption and/or photoelectron imaging) to systematically investigate the dynamics of quantum decoherence and energy transfer in the excited states of aromatic molecules - systems which provide an excellent workbench to explore fundamental correlations between electronic and nuclear motion. A defining characteristic of molecules is that they are intrinsically complex quantum systems with many degrees of freedom and enormous structural variety. Molecules, therefore, have different quantum properties to atoms and is it desirable to exploit these distinctions to ultimately make transformative advancements in a number of scientific fields - for example, quantum information science (QIS). Chemistry brings the prospect of modifying molecules in a myriad of ways as they can be readily functionalized, complexed, rigidified, etc. Exploiting this range of behaviors enables unprecedented customization of molecular quantum phenomena. Coherent states likely have attributes that could, in future, be used for functions relevant to QIS in chemical systems by exploiting interference phenomena or other non-classical correlations. Potential applications include sensors, detectors, molecular switches, charge transfer, and communication systems. The downside, however, of many internal molecular degrees of freedom (and also the way these interact strongly with their environment) is that non-trivial quantum states tend to be fragile as they are subject to rapid decoherence. It is therefore important to better characterize the mechanisms of decoherence (and associated energy transfer) and how these can be mitigated through systematic variation in molecular structure - for example thorough modification of potential energy barriers or point group symmetry.